Cuppla

The proposed project (Cuppla) aims to develop an innovative web-based software solution that supports organisations more effectively in enabling and managing collaborative processes. It improves on existing solutions through an innovative software architecture that natively supports flexible work patterns and takes advantage of network structures. The proposed project will enable the company to build a pre-production prototype of Cuppla. TSB funding will allow the research and development team to make significant improvements to the collaboration and sharing mechanisms, as well as to address security features. The working prototype will allow the company to improve core functionality through user testing, showcase product capability to potential customers and secure further funding to bring the product to market. Cuppla can make a significant improvement to how organisations manage collaboration and hence productivity. The project will encourage innovation and (graduate) entrepreneurship in the wider economy, by effectively enabling and supporting peer-to-peer collaboration and job creation.